SOPRANO - Socially-Acceptable and Trustworthy Human-Robot Teaming for Agile Industries

Manufacturing, construction, and agriculture are major driving forces for the European economy and prosperity. Maintaining its competitiveness in these sectors demands highly efficient and flexible processes, and this can be achieved through digitization. Novel intelligent robotic capabilities that can be deployed side-by-side with humans and can operate and adapt to dynamic environments can accelerate this process. However, existing robotic systems cannot fit well into such settings as they are not versatile and flexiblen enough to automate certain tasks, cannot collaborate safely with humans in open and dynamic environments, nor are they easily and economically adaptable to process changes. The SOPRANO project coalesces multidisciplinary research and innovation in human-robot collaboration and intelligent multi-agent systems, aspiring to design the next generation of manufacturing floors, construction sites, and agri-food production, where humans and intelligent machines will seamlessly work together. It proposes to scale collaboration from
the single human-agent dyad to a peer-based synergy between multiple interconnected robotic systems featuring different physical and cognitive properties, supporting various tasks in collaboration with human workers, robotics and other agents. SOPRANO will validate the technological offering in three novel and open-access use cases addressing both large-scale industries and small to medium enterprises, adding value to EU key sectors and instrumenting community building surrounding the open-source technologies in the EU industrial ecosystem. During the project, we will also enable external SMEs and start-ups to benefit from the project technologies via an open call, which will enable the building of demonstrators using SOPRANO technologies that will open new market opportunities for their products and services.